Active Surface Processes on Mars

The ESA ExoMars Trace Gas Orbiter (TGO) and NASA InSight missions are both focused on detecting and monitoring active surface processes on Mars. Although these missions have different overall goals, they both demonstrate that understanding the present is key to understanding the past. This study will use sub-pixel image correlation to identify and quantify a range of active surface processes on Mars that not only complement the above missions, but also help inform future missions and studies of habitability on Mars. The student will participate in the ExoMars TGO mission.